jennys jams efficiency improvement

We re looking for help with cost cutting and/or time saving.

We will require advice on nutritional information and possible redesign of our labels to carry the information.

We are hoping to obtain help sourcing a filling machine and a labelling machine.